Plastic to Plastic Reformation

A feasibility study into the technical and legislative requirements needed in order to facilitate the construction of a demonstration plant in the UK for the pyrolytic and fractional distillation conversion of waste plastic packaging material into a base oil product suitable for use as a feed-stock for virgin polymer production.

The UK demonstration plant will utilise an existing patented technology that has already been developed, tested and operated for long periods at pilot plant level.

The pilot plant has been able to demonstrate the conversion of Medium Density Polyethylene ("MDPE"), High Density Polyethylene ("HDPE"), Polypropylene ("PP") and Polystyrene ("PS") as both single streams and mixtures into a high quality cracker feedstock for ethylene production and ultimate use in new polymers.